ATLAS Upgrade 2018 Phase-II Construction - STFC/ATLAS UPGRADE/ST/R002576/1

This submission contains salary costs for a PDRA to work on the pre-existing "ATLAS Upgrade 2018 Phase-II Construction" project for 3 months. We have been advised that in order for some additional funding to be awarded to Warwick for the PDRA's salary, we must first submit this record with the costs included. Please note, the pre-existing proposal was submitted to the PPGP (Experiment) scheme, and has involvement of the University of Glasgow (I have been contacting William Cunningham on this matter). We have been informed that the Glasgow reference for the pre-existing project is: STFC/ATLAS UPGRADE/ST/R002576/1